(Un)balanced holographic superconductors}

This project deals with the holographic description of (un)balanced s-, p- and d-wave superconductors. It uses the Anti-de Sitter/Conformal Field Theory (AdS/CFT) correspondence as its basic tool and will involve the (mostly numerical) construction of black hole and soliton solutions in (asymptotically) AdS space-time as well as their interpretation in terms of the aforementioned correspondence. Links to condensed matter or other non-gravitational systems will also be made.

Research area: Mathematical Physics